Listening Across Disciplines II

This project is the first to systematically investigate the potential of listening as a legitimate and reliable methodology for research across the arts and humanities and into science, social science and technology. It positions listening as an emerging investigative approach, able to: access new information relevant to the pressing problems of social exclusion, dementia, lung health, auscultation (medical listening) and speech recognition, and deliver new insights to curation, music, art, urban planning and civil engineering, where sound can reveal hidden potentialities and contribute to our understanding of culture and how we live together. To evidence and develop listening's capacity as a reliable research tool, this project sets out, through partnerships and embedded co-working staged over five carefully organized phases, to observe, document and analyse listening and to develop protocols of best practice for its shared application across disciplines.

Historically benefits of listening have been neglected in most disciplines due to its perceived unreliability. Recently there has been a marked sonic turn across the arts and humanities, with a growing interest in sound and listening. However in science, despite evidence of a broad interest in sound, listening is used mainly as a qualitative process, considered to lack legitimacy and viewed as subjective, peripheral to established data analysis methods, and being in need of technological (visual) verification.

This project is invested in the value of listening as a reliable research method, emphasising for the first time the cross disciplinary benefit of a sonic turn and providing its theoretical discussions with a shareable vocabulary. It will make a major contribution to studies of sound as well as to the practical application of listening across disciplines by establishing listening protocols and resources to build legitimacy and consensus. Thus, this project seeks to enable the potential of listening to yield scholarly and non-academic benefits for an array of questions that we are facing currently, making a radical contribution to current scientific and cultural problems, and impacting powerfully on the development of knowledge production and interpretation.

The project team is based at London College of Communication (LCC), University of the Arts London (UAL) and University of Southampton (UoS). The project unfolds through strategically timed, planned exchanges and embedded co-working with national and international academic and professional partners.

The collaboration between CRiSAP (Centre for Research in Sound Arts Practice) at LCC and ISVR (Institute of Sound and Vibration Research) at UoS presents a unique context, instituting the meeting of scientific and artistic perspectives on listening this project seeks to explore. The primary context is the AHRC network project of the same name, led by the PI and Co-I in 2016/17. This project will build on the international network meetings and the findings generated there, which serve to inform and validate its purpose, method and scope.

To ensure public participation and access, the team will work in close partnership with Resonance FM (a global broadcasting station) and Points of Listening a public engagement program and will pursue outreach events: the Being Human Festival www.beinghumanfestival.org/, The Winchester Science Centre - science outreach for kids, and the Southampton Science and Engineering Festival www.southampton.ac.uk/per/university/festival/index.page. Outcomes include: A project website, which makes the research processes and the listening protocols publicly available; a book of case studies, which serves as an educational resource, presenting the protocols in a format that can support their implementation in all relevant curricula; a glossary to facilitate shared working and consensus building; a peer reviewed article, and a special issue of the peer reviewed Journal of Sonic Studies.

Potential impact
The project's aim, to bring listening as a methodology to a wide variety of research disciplines and professional fields, means it has the potential to impact and benefit a wide range of areas of research and work. The methodological potential and scope of listening is too often only discussed within sound studies and sound arts research, leaving its insights within its particular academic sphere. This project will open sonic thinking and practice to a variety of professions, starting an applied dialogue between professional fields through sound, and seeking outcomes that will benefit their end users. This brings the transformative potential of sound studies into an applied arena, impacting across disciplines from an arts and humanities lead and enabling their collaboration.

This project will impact on:
1. the professional partners from the Health Service (Lung Health, Alzheimer/Dementia, Auscultation/Stethoscope training), and Museums, as well as the partners from Anthropology, Urban planning, Civil Engineering Infrastructure/Architecture and Speech Technology and their end users, patients, clients. These partners are directly involved and will benefit from co-working with the project team. The questions and context of the project will augment and contribute to their diagnostic, investigative, and interpretative capacity, and to the way they conduct and communicate their work. It will bring a different awareness to their tasks and add new modes of working and outcomes. In turn their inclusion in the research process tests and grounds the relevance of the project. In relation to:
- health professions: the project may provide new diagnostic insights and benefits for clinical staff and patients
- the cultural partners: the project has the potential to enhance the public's and the curator's engagement with and understanding of artwork, music, collections and exhibitions through listening as an engagement in the mobile and invisible aspects of a work, and to transform aspects of its "exhibition": producing new access points and creating new aesthetic and cultural knowledge.
- architecture and urban planning: the project may create better understanding of how design impacts behavior and social relations.
- speech technology research with its use in a health context (Motor Neuron Disease) as well as in the commercial industry, the project has the potential to provide better understanding of the benefit and consequences of digital voices and to deliver more accurate voice generation for patients.

2. pedagogy and policy making on social integration, cultural competence and political parity. The initial network attracted the attention of the Council of Europe (Culture and Heritage Division) who invited us to contribute to their digital learning strategies for a Democratic Europe. This is an example of impact that we will build on in order to ensure the project's impact in relation to policy making and pedagogy. The project pursues a networked and public facing research process to ensure that the findings of each exchange will be made readily available to both specialist and general audiences so they might find influence beyond each particular exchange in the wider field of each discipline, informing its teaching and learning and working towards influencing policy.
- Through production of case studies, a website and a participatory platform for knowledge development, public engagement and outreach the research team aims to impact teaching and learning within and beyond the studied disciplines and to provide the benefit of a sonically educated future workforce with its economical and health benefits for the nation.
- Through regular Radio Broadcasts on Resonance FM, the Points of Listening events, the different public outreach activities, the project creates an open forum to debate and promote the potential of listening in relation to its legitimacy as a reliable method for knowledge production and its interpretation.